Responsive Lanthanide Complexes for the imaging of hypoxia

This project explores the effect of redox induced changes in the ligand field of open shell lanthanide complexes on their behaviour, with a particular focus on NMR and EPR spectroscopy. The distinctive characteristics of lanthanide complexes position them as promising candidates for the detection of antibodies and cancer biomarkers. Their unique properties make them particularly relevant and impactful in these domains. Hypoxia is a condition characterized by insufficient oxygen supply to the body or a specific region, crucial for the normal functioning of cells and tissues. When oxygen levels fall below the necessary threshold for physiological processes, hypoxia can manifest, affecting various organs and bodily systems. Hypoxic tissues are known to manifest in reduced environments which is why the reduction of the nitro group to the amine is vital and should enhance hypoxia imaging. The investigations of said chemical reactions with regards to Hypoxia holds potential to facilitate the understanding of Hypoxia related phenomena. This process begins with the synthesis of lanthanide complexes containing ligands that contain coordinating groups that can be reduced in biological systems starved of oxygen. Exploring the chemical reduction of these systems using Electron Paramagnetic Resonance will allow us to quantify changes before moving towards biological conditions. Trivalent gadolinium is the most commonly used paramagnetic metal ion in magnetic resonance imaging. In this project gadolinium will be used to explore the effect of ligand structure on the spin states of the metal centre. Applying other lanthanides to the same ligands will allow the inherent magnetic anisotropy of the other paramagnetic lanthanide ions to be exploited in controlling chemical shift in NMR as well as luminescence properties. EPR imaging has been neglected in comparison to conventional MRI, but potentially allows for the identification of the electronic environment, facilitating the quantification of free radical species. Conspicuously non-invasive, EPR imaging paves the way for accurate assessment of oxygen levels in living species, in turn this offers a high spatial resolution which allows the accurate pinpointing of specific hypoxic regions in tissues. In search of these project aims, the analysis of spectral information in vital: EPR provides the means to assess anisotropy directly (even for f7 ions like Gd3+), since fitting data to D and E parameters, and directionally dependent components of the anisotropy factor, g, can be directly related to the behaviour of the metal in an applied ligand field. The essential role of these parameters in characterizing the electronic environment of a paramagnetic centre cannot be underestimated as they harness essential details about the molecular structure, elucidate the nature of the unpaired electron, and depict the local symmetry of the system under careful examination. Employing the use of EPR allows for the quantification of results, with an emphasis on obtaining Zero-field splitting analysis which allows us to delve into the interaction of the unpaired electron with its immediate surroundings. The choice for heptadentate/octadentate binding modes originated from their favourable coordination chemistry. In a heptadentate ligand 7 donor atoms create bonds with the central metal ion supplying an intricate framework with numerous coordination sites. Likewise, octadentate ligands like diethylenetriamine pentaacetate (DTPA) include 8 donor atoms supplying a lot more stability to the metal complex facility. This project aligns with the EPSRC strategies and research areas including as advanced materials, interdisciplinarity, quantum technologies. The project also directly contributes to the advancement of novel materials that can be used in medical diagnostics. This project falls within the EPSRC remits of Physical Sciences, Quantum Technologies and Healthcare Technologies research.